MICA: Whole genome sequencing in multiple sclerosis

Multiple sclerosis (MS) is a disease in which the immune system attacks and damages the brain and spinal cord. There are over 100,000 people with the disease in the UK, the majority of whom suffer chronic and increasingly severe disability. Careful epidemiological analysis has shown that multiple genetic factors influence the risk of developing the disease, each only conferring a modest effect on risk. Despite the fact that the human genetic code contains more than 3 billion elements modern DNA analysis has allowed us to identify almost 200 relevant regions. Each of these regions contains a genetic factor, a change in the code, which increase the risk of developing the disease. Unfortunately, each of these regions also contains many hundreds of other irrelevant genetic variants. Because of this lack of resolution, it has been hard to translate these genetic discoveries into insights about how the disease develops. However, the nature of the genetic code in the associated regions indicates that most of the causal variants exert their effects by altering the expression of key genes in critically important immune cell types. In this project, we will overcome the current lack of resolution using an approach called "fine mapping".
In this project, we will start by studying the genetic code from 10,000 patients and combining this with equivalent information from previous genetic studies of MS and with the 400,000 control subjects already analysed in the UK Biobank. Power calculations indicate that in aggregate this enormous data set will enable us to reduce the list of potentially causal variants to <10 in more than half the regions. We will then correlate each of the short-listed variants from the genetic analysis with the level of expression of nearby genes. Using these established "epigenetic" data we expect to be able to reduce the number of plausible variants to <5 in many regions. In this project we will thus not only define causal variants but will also identify the key genes of relevance and the critically important immune cell types involved in the development of the disease.
We will also utilise data from other autoimmune diseases and other relevant traits such as immune cell counts; many of these traits are influenced by the same genetic variants that determine susceptibility to MS. By comparing, contrasting and combining data from these related traits, we will be able to further refine the established associations. Within the UK Biobank more than 50,000 individuals are reported to have some form of immune mediated inflammatory disease (IMID) providing a substantial boost in power and insights into likely cross trait effects of potential therapeutic strategies.
To date the methods used to look for genetic effects only consider a fraction of the variants in the genome. These approaches therefore run the risk of missing important less common variants that are essentially only found in affected individuals. To overcome this we will sequence all the variation in a subset of the cases. This whole genome sequencing is also to be undertaken in the UK Biobank. So the analysis described above will also be extended to include all those variants that are missed using genotyping chips.
Each of the genetic associations we have identified is a clue to how and why MS develops, and each thus has the potential to lead to the development of an effective rational treatment, and might even suggest preventative strategies. Our project will overcome the frustrations that have limited the translation of these discoveries into relevant biological insights. The knowledge we will generate will not only transform our understanding of MS but more importantly will significantly promote the development of safe and effective rational therapy.

Technical abstract
Genome-wide association studies have been fabulously successful at identifying common genetic variants that influence susceptibility to multiple sclerosis (MS); the majority of which have been found to lie in non-coding regulatory regions of the genome that are active in immune cells. Despite this success there has been little progress translating these discoveries into high value targets for drug development. The primary aim of this project is to release this logjam of knowledge by fine mapping these associations. To do this we will combine genotypes from newly typed patients with existing data from previous genomewide association studies, together with case and control data from UK Biobank. This UK based data set (15,000 cases and 400,000 controls) will provide unprecedented power to establish manageable sets of credible SNPs for each association. We will then annotate these emerging variants using the extensive and growing array of epigenetic data generated by the International Human Epigenetics Consortium (IHEC). Leveraging Biobank and IHEC resources in this way we anticipate being able to further refine the credible set to <5 variants for more than half the associated loci. The resolution achieved will be further boosted by whole genome sequencing in 3,600 of the cases and by comparing, contrasting and combining data from other immune mediated inflammatory disease and relevant endophenotypes, such as immune cell counts; many of these traits are influenced by the same genetic variants that determine the risk of developing MS.
The knowledge we will generate will not only transform our understanding of the genetic architecture underlying susceptibility to MS but more importantly will enable the translation of these genetic associations into meaningful biological insights that will in turn promote the development of safe and effective rational treatments.